Drawing Into Being - Trapping Technology for Perspective Exchange

Traps are interactive technologies that work by drawing in specific animals through a dense web of eco-social relationships, in turn containing these relationships in microcosmic form. In collaboration with their surroundings traps recursively incorporate, precipitate and even prefigure particular kinds of environmental relation that rely on a trapper's ability to temporarily adopt or 'dress up in' the different perspectives or umwelts of their animal prey. They can therefore be described as perspectivist technologies, capable of interfacing between worlds or jurisdictions. Like the Guyana spring trap that "turns fish into fruit" (Gell 1996), traps mobilize subjects across ontological registers and elicit extraordinary effects from unpromising materials.

This project begins with an ethnography of animal traps made and set by Métis people in Northern Manitoba and neighbouring provinces, and an engagement with online instructional videos made by Métis trappers and shared on social media platforms. Treating traps as sites in which a range of often contradictory perspectival relations come into focus - hunter and prey, human and non-human, society and nature, economy and environment - this ethnography zooms out to situate the nexus of the trap in a broader mesh of natural, social, economic and political relations, and zooms in to consider the multi-sensory aesthetics of trapping as a form of 'art practice' geared towards beyond-human thought and perception. It does so in order to explore how traps create value and mobility from scant resources, and participate in enabling specific forms of social resilience, rebellion and transformation.

Methodologically, this project moves beyond an 'anthropology of art' a-la-Gell, who disregards aesthetics and material agency by reducing traps to containers of relationships (1996, 1998). Attending to Métis traps and trapping will reveal how a particular kind of embodied engagement with other perspectives might itself become an engine for conceptual and ontological elasticity, enabling new forms of improbable relation to emerge between art and anthropology, and paving the way for an anthropology-*as*-art newly considered as a practice-led field in its own right. In cross-cutting between beyond-human anthropology and practices of making, a new processual space opens up for the production of "impossible" art forms that conflate different perspectival systems and find ingenious ways to transform their current situation into a new one.